Hybrid e-skin micro-needle sensing system enabled by additive manufacturing

The project will develop a breathable and flexible (e-skin) sensing system which would allow for highly portable and accurate biosensing with minimum pain. The innovation is based on the recently developed advanced materials such as graphene and MXenes to enable a wearable system with accurate sensing and built-in energy storage to power the sensors. In addition, the use of innovative microneedles ensures accurate measurements of biomarkers while causing minimum discomfort to the user. Overall, these components for a highly innovative yet feasibly system which could be translated for real-world use.